Sustainable and 100% plant-based recipe kit vending machine

We are the UK's only 100% plant-based recipe kit provider. We are on a mission to make plant-based cooking more convenient and accessible to everyone, whilst helping people live healthier lives by increasing their consumption of plant-based food.

The innovation funding will allow us to develop the world's first recipe kit vending machine for transport hubs, residential hubs and other appropriate public spaces with high footfall. Our tasty sustainable recipe kits, available in high tech vending machines will allow customers to pick up everything they need in one handy bag for stress-free and healthy evening meals.

The recipe kit market has seen significant growth in recent times, as has plant based food. We want to combine these two trends and increase accessibility and availability for consumers. In doing so we will give more people the opportunity to cook delicious plant-based meals with fantastic British produce without any hassle.

Our charitable partnership with 1morechild.org will also provide a meal to a child in Poverty for every Grubby recipe kit we sell.

We stock our unique vending machines with a different fresh batch of recipe kits each day and we take care of all the daily restocking, whilst ensuring no fresh produce ever gets wasted and is eaten by someone, somewhere through the fantastic waste food partners that we engage with.

All of which will help reduce UK food waste, improve the nations well-being and promote sustainable British farming.